RCDC Web-based decarbonisation tool

Decarbonisation is required for a majority of estate portfolios within the UK and worldwide to enable a net zero carbon future. The knowledge of how best to upgrade in building portfolios acts as a preventive barrier in bringing about change. The current process for building upgrades is costly and time intensive requiring consultation and review from specialist sustainability consultants prior to the design works.

The proposed product is a web-based tool that is designed to quickly and efficiently provide information to key decision makers as to how best to decarbonise their building portfolios. The product is designed to reduce the impact of the technical and financial barriers that are currently in place. It will allow for the development of high-level decarbonisation strategies across both large and small estates. This can both enable these decarbonisation projects to be carried out, and also provide information on current and likely emissions from emissions.